What are the environmental risks of mycotoxins present in freshwater ecosystems within UK agricultural landscapes?

Mycotoxins are toxic secondary metabolites of fungi such as Aspergillus sp. and Fusarium sp. that grow on a wide variety of cereal crops. Fungal infestations in crops have increased in recent years due to the adoption of minimal tillage practices, decreased crop rotations and climate change. Exposure to mycotoxins has adverse impacts on the health of humans and wildlife following ingestion, inhalation or skin contact. United States government scientists very recently reported worryingly high concentrations of mycotoxins in streams used by livestock or as sources of human drinking water. Results of the 2014 US study suggest that both diffuse (e.g. release from fungi infected crops) and point (e.g. food processing plants) sources are important pathways for mycotoxin transport into freshwater ecosystems. Mycotoxins are therefore an important class of emerging contaminants and yet there is a clear lack of scientific data on their health impacts in aquatic organisms. Mycotoxins display a wide range of physico-chemical properties (with log Kow values from <1 to >7) and are often resistant to biodegradation. The main groups of mycotoxins including aflatoxins, beauvericin, trichothecenes and zearalenone. Some metabolites of mycotoxins cause endocrine disruption in mammals (for instance alpha-zearalanol (a-ZOL) and beta-zearalanol (b-ZOL) have oestrogenic activity similar to that of steroidal oestrogens and a-ZOL is commonly used in North America for growth promotion in cattle). However, there is a lack of data on the developmental and reproductive effects of most mycotoxins to fish and other aquatic organisms. In the future the increase in disease resistance problems with synthetic fungicides will likely lead to increased mycotoxin exposure and consequent health risks. Recent European regulation may also lead to significant reductions in fungicide availability for sustainable agriculture and horticulture unless the science is available to undertake a comparative risk assessment of mycotoxins and fungicides. It is essential to fill this critical knowledge gap in order to support sustainable crop production and make evidence-based decisions on the risks to wildlife of mycotoxin versus synthetic fungicides.

This studentship will address the hypothesis that there are harmful levels of mycotoxins in freshwaters and biota within UK agricultural landscapes.

The proposed work will (a) quantify mycotoxin concentrations in surface waters and invertebrates and (b) conduct laboratory studies to investigate their ecotoxicological impacts in fish and aquatic invertebrates. The field and laboratory data will be integrated to address for the first time the relative risks posed by mycotoxins detected in UK surface waters.